A Co-Creational Model for the News Media

The news media industry has recently been disrupted by the rise of social media. The traditional news media played a dominant role in political debate. Social media now offers new opportunities for public participation in political debate, and it has the potential to support a much more socially inclusive public sphere.

The disruption in the news media industry presents a formidable challenge. Is it possible to guarantee a future for high-quality, informative news in the digital age? There is much at stake here because a well-functioning democracy is only possible if it is supported by informed political debate. Our project addresses this challenge. It will deliver innovations in the news media industry that secure high-quality news combined with enhanced audience participation. As such, it has the potential to strengthen the positive democratic role of the news media.

Journalists and media studies professionals have been grappling with the question of whether and how to involve the public in their work. Following Rosen (1991), media studies have explored models such as 'participatory journalism' (Singer et al. 2011), 'collaborative journalism' (Sambrook 2018), and 'engaged journalism' (Schmidt and Lawrence 2020). The debate has also questioned commitments to journalistic objectivity and impartiality. Some argue that objectivity and impartiality remain essential for good journalistic practice. Others reject objectivity and embrace partisanship, where the role of journalist blurs into that of activist (https://www.project-syndicate.org/commentary/news-reporting-and-advocacy-can-both-be-objective-by-jan-werner-mueller-2023-04).

The research underpinning our project rejects the binary nature of the existing debate and shows that it is possible to reconcile a commitment to high epistemic standards with a commitment to audience participation in journalism. Our research led us to outline a new model for the news media industry. This model - which we call the co-creational model (Heawood and Peter 2023) - enables audience involvement in the creation and dissemination of news and in accountability-related processes while producing high-quality news. The model offers an important and timely tool to contain the pernicious political effects of lies and misinformation. The model is also informed by previous work with industry leaders, and by research on co-creation and co-production (Brandsen and Honing 2018). It incorporates insights from diverse sectors such as business (Prahalad, 2004), healthcare (Peng 2022), education (Bovill, 2020), and public policy.

In this project, we will continue to work with industry leaders to further develop and embed the co-creational model for the news media. Our project has two specific objectives. The first is to identify best practices for the co-creational model for the news media. The second objective is to promote professional standards innovation in the news media through the adoption of co-creational best practices in the news media industry. We take a modular approach to the co-creational model, which is designed to allow a broad range of news media organisations, including the traditional media, to benefit from this project by adopting elements of this model. Key outputs of our project include an online best practices toolkit and a co-creational pledge scheme that allows news media organisations to signal commitment to co-creational best practices.